Decoding Educational Inequality: Exploring Individualized Explanations and Boosting Appeal for Structural Solutions

A pronounced disparity in academic achievement is evident across social classes, with working-class students encountering limited opportunities for university education compared to their middle- and upper-class peers. Moreover, upon enrolment, academic performance tends to be lower among working-class students, contributing to the recognized class achievement gap, which is vital to address for economic, social, and moral reasons. Many practitioners and policy makers, in their pursuit to address and diminish this gap, focus on initiatives that target students' internal, psychological factors. However, there is a growing sentiment that the emphasis on such individual solutions may detract from a focus on structural approaches that are necessary to effectively combat the class achievement gap (Chater & Lowenstein, 2023).
Given that educational inequality (i.e., class achievement gap) is notably a systemic phenomenon (Merrow, 2017), why is there a preference for individual solutions? The proposed research project will undertake four interconnected studies to investigate the prevalence of individual explanations over systemic ones. The initial literature review will explore what is currently known as to why individuals are inclined towards individual explanations for systemic problems. Subsequently, a qualitative inquiry will delve into the underlying beliefs fuelling these preferences through discourse analysis of semi-structured interviews. Identified beliefs will inform the third study, examining how these beliefs correlate with support for specific interventions and policies, using a quantitative cross-sectional survey. Lastly, a brief intervention will be designed to mitigate the inclination towards individualized solutions, contributing to a more comprehensive understanding of the factors influencing approaches to educational inequality.
Research aims and questions:
The proposed research aims to understand why people are more attracted to individualised explanations for educational inequality, and how to make structural solutions more attractive. This will be addressed through the following questions:
Why are people attracted to individual explanations over systemic explanations?
What beliefs drive these preferences?
How do these beliefs relate to support for specific interventions and policies?
Can brief interventions ameliorate the preference for individualised solutions?
Research plan:
The project will undertake a mixed methods approach to identify what is known as to why individuals prefer individual explanations (over systemic explanations), the beliefs that drive these preferences, and how they relate to support for specific policies. Lastly, the final aim of the project will be to develop a brief intervention targeting beliefs to ameliorate individualised preferences.
The initial study would address the first research question of 'Why are people attracted to individual explanations over systemic explanations?'. This would be addressed through a systematic literature review following PRISMA guidelines (Tricco et al., 2018) to synthesise an overview of what is already known about people's preferences for individual explanations.
The second study would address 'What beliefs drive these preferences?'. This would be answered by conducting semi-structured qualitative interviews with those in organisations who are responsible for funding educational interventions, such as the Education Endowment Foundation (EEF; where my proposed placement is, how do beliefs relate to support for specific interventions and policies?'. This study would be a quantitative survey study with a community sample, that would explore the beliefs identified in the studies one and two, and how those beliefs relate to their perceptions and support for various policies and interventions. and where my supervisor has strong links), the Department for Education, and/or Youth Endowment Foundation.